Combined Power & Mount Connector for Wearable Technologies and Smartphones

Wearable Concepts is radically rethinking the concept of wearable technologies whilst addressing the limitations of existing products. From mounting solutions and video cameras to wireless charging, data transfer and remote storage we are pushing the envelope to deliver genuinely new products and platforms. This journey begins for us by designing the connection system which will both serve as the mount and the charging/power source using the latest Qi technology. Imagine being able to clip your phone onto the handle-bar of your bike or into a mount in your car to immediately begin charging whilst holding the phone securely. We plan to develop a range of additional devices beyond phone cases and their mounts which include action cameras and lights which are all ruggedised and miniaturised by virtue of the external power and data/storage devices in our roadmap. We are also planning to embed these connectors into clothing for sport, workplace or for military applications